City St George's, University of London and Delta-T Devices Limited KTP 23_24 R1

To develop a novel superior ceramic tensiometer for measuring water tension in soil, significantly impacting agricultural, food security and environmental applications, using a cross-disciplinary approach from advanced sensing techniques in biomedical engineering.